Robotic inspection/Repair pipes

Cojac Limited is a UK based company who have developed a new type of inspection device called "Robo-Pig", to travel through all types of pipes such as water, waste, oil, gas, nuclear and chemical industries. The device will perform many functions including visual inspection, sensor measurements, on-board robotic repair faciliities, remote control, navigation and operation via both wireless and wired connections, condition monitoring and early warning diagnostics. These applications highlight the versatility of the technology. the overall eco-innovation lies in its potential to be applied to the enhanced control and operation of remote repairing devices for pipelines, where the increased functionality will allow for greater mobility and quicker repairs preventing large leaks and associated environmental damage. Cojac Limited have received an innovation award to investigate the robotic control functionality of the device in harsh, hazardous and constricted environments.